Gastric Cancer Antibody Fragment Drug Conjugate: Promising candidate to manufacturable product

Antikor Biopharma is pioneering an innovative drug delivery platform called OptiLink. It harnesses the immune system by using miniaturised tumour-specific antibodies to specifically deliver high quantities of potent cytotoxic payloads to tumours. Unlike its competitors, who use full antibody-drug conjugates (ADCs), Antikor's technology enables much smaller fragment-drug conjugates (FDCs) to be developed. These have many advantages: FDC products potentially have a higher therapeutic index for cancer therapy as they are more potent, can be dosed more aggressively because they clear from normal tissues more quickly and penetrate rapidly and deeply into tumours enabling faster tumour destruction.

Through previous Innovate-UK BMC support, Antikor expanded and refined its technology and discovered a very strong pre-clinical FDC candidate against a target found on around 50% of all gastric cancers, and on many more solid tumours. This candidate therapeutic, called 77F3 FDC has excellent 'developability' properties (high yielding production, high stability, strong potency) and was able to cure a heterogeneous-target expressing tumour xenograft model. This project entails further preclinical development in order to improve its manufacturing so that it is a more homogenous product. This will be by the application of strategies already shown to be successful for ADCs, but innovatively-applied to this novel format (peptide-mapping mass spectrometry). This will increase the chances that this will become a viable candidate, satisfying regulatory requirements, that can be taken into clinical development.